Investigating the role of overactive mGluR1 signalling in cerebellar development and disease

Ataxia comes from the Greek word 'a taxis' meaning 'lack of order'. Patients suffering from ataxia have problems with movement, balance and speech, and sometimes develop cognitive disabilities. These clinical symptoms significantly impair patients' quality of life, and many ataxias lead to premature death. Many ataxias have genetic origins. Although individually rare, the group of hereditary cerebellar ataxias comprises more than 100 different genetic forms, and it is estimated that there are at least 10,000 adults and 500 children in the UK alone with a progressive ataxia (Source: Ataxia UK). There are few disease-modifying drugs for ataxias available and thus, these conditions represent diseases with a significant unmet medical need.
Our work focuses on the spinocerebellar ataxias (SCAs), a group of dominantly inherited disorders that affect the cerebellum, the part of the brain responsible for movement and balance. Although it is believed that SCAs are caused by the degeneration of the cerebellum over time, recent research suggests that the problem may originate from disrupted cerebellar development early in life. This project aims to better understand the mechanisms that cause abnormal development of the nerve cells in the cerebellum and contribute to the disease. We will focus specifically on the role of aberrant functioning of the metabotropic glutamate receptor mGluR1. mGluR1 is a membrane-bound receptor highly expressed in the cerebellum that plays a crucial role during normal development of this brain structure and has been linked to various SCAs. We will analyse the earliest structural, functional and molecular changes that arise from abnormal mGluR1 signalling. By understanding these early developmental disturbances, we hope to open new avenues for treatment that could delay or prevent the progression of SCA and lead to lead to improved therapeutic options for patients.

Technical abstract
Spinocerebellar ataxias (SCAs) are a complex group of brain disorders characterized by the progressive dysfunction of the cerebellum and a loss of motor coordination. No effective treatments exist for SCA and there is thus a pressing need to better understand the underlying disease mechanisms and identify potential therapies.
While SCAs are regarded as neurodegenerative disorders, emerging evidence suggests that cerebellar development is impaired in multiple subtypes of SCA. This raises the interesting hypothesis that early developmental periods are critical in disease initiation and may render adult neurons more susceptible to neurodegeneration. To address this question, we will focus on aberrant signalling by the metabotropic glutamate receptor mGluR1, which we and others have identified as a commonly disturbed pathway in SCAs and a critical regulator of cerebellar development. First, we will deeply characterize the structural, molecular and functional features that result from aberrant mGlur1 signalling in the developing cerebellum by using two clinically relevant SCA mouse models: i) a model of SCA44 that was recently established by us and ii) a pre-clinical model of SCA2, one of the most common SCAs. We will use a multi-disciplinary approach including innovative imaging methods in living animals that could be translated into patients in the future and potentially be used as biomarker for early changes in SCA. Subsequently, we will use the knowledge gained about the mechanisms driving mGluR1-mediated aberrant development to test interventions during the critical developmental period as a potential therapeutic approach.
Together, our study will provide new insights into the origins of cerebellar maldevelopment, which are vital in order to understand the disease mechanisms underlying SCAs. Moreover, we hope that our gained knowledge will help to identify therapeutic windows and targets for intervention in SCA patients.